Digitally Enabling the Design for Manufacture, Assembly and Maintenance of Bridges

A project to develop an integrated digital delivery process for bridges and bridge parts. It will address the whole lifecycle of bridges from identification and rationalisation of needs to manufacture, assembly, operation, maintenance and decommissioning. The output will be an interoperable set of digital tools, data schema and virtual prototyping processes that lead to the automated manufacture of a set of standardised, validated parts and sub-assemblies at a controlled price, configured virtually and in reality that are capable of meeting the requirements of the most common bridge types.
The project aims to create a demand for offsite manufactured bridge parts and assemblies and allow digitally driven advanced manufacturing processes to be applied to bridge delivery.
The team include Laing O'Rourke(LOR), Tony Gee and Partners, and University of Cambridge.